Pan-genome variation and local adaptation in grasses

Life on Earth is facing unprecedented challenges as a result of climate change. Understanding how organisms rapidly adapt to their environment is essential in not only reducing the number of species that will go extinct, but also in safeguarding future food production. Adaptation requires genetic variation for natural selection to act on. My research will focus on how variation in the presence and absence of genes is generated, and ultimately how this impacts adaptation.

Research comparing the full set of genetic instructions in multiple individuals within the same bacterial species showed that some genes are present in everyone, whilst others are only found in a few individuals. This led to the concept of the 'pan-genome', the entire complement of genes present in a species as a whole. Recent work has shown that animal and plants also have pan-genomes, with thousands of genes within a species having a variable distribution. This variation in gene content is predicted to have consequences for adaptation, particularly at the extremes of a species range.

Up to 60% of the bacterial pan-genome is acquired through lateral gene transfer (LGT), a process by which genes are transferred between species without reproduction. This process also occurs in plants and animals, although we still do not know the full evolutionary implications of this. My research will focus on the grass family as grasses include some of the most convincing examples of all known animal and plant LGTs. I will use DNA sequencing data to generate pan-genomes for several grass species, quantify variation in LGT in different populations across the species range, and test whether this variation correlates with environmental differences. I will also genetically manipulate the plants to experimentally validate my findings.

Organisms can also rearrange their genomes in response to environmental stress by generating circular DNA molecules which allow them to increase the number of copies of the genes they possess to make more of the proteins they need to survive. I will sequence these circular molecules from hundreds of individuals across the geographic range of five grass species to determine if the variation in gene content associated with eccDNA is of adaptive significance. I will also test whether these mobile circular elements are acting as the vector of grass-to-grass LGT. If eccDNA is identified as the mechanism behind LGT, it may fundamentally change the way we view plant evolution.

Overall, this project will determine how variation in gene content is generated and what its evolutionary impacts are for grasses, a key group of plants that cover 30-40% of the Earth's terrestrial surface and produce a majority of our food. This project also has the potential to fundamentally alter our understanding of evolution, and it may also lead to practical benefits including the design of climate change resistant crops.

Potential impact
My research focuses on gene content variation and environmental adaptation in grasses. Grasses are a vital food source for the human race, being either directly consumed or indirectly acting as fodder for animal farming. Understanding how they adapt rapidly to environmental stressors is essential to ensure future food security. This research has the potential to impact directly on food security by exploiting pan-genome variation for informed breeding of crops that are able to adapt to environmental challenges. Having crops that can rapidly adapt to these challenges in a heritable way means that food security will be ensured now, and for subsequent generations.

Agricultural crop weeds decrease global crop yields by up to 35%. The problem is likely to be exacerbated by increased herbicide resistance. Understanding the molecular basis of herbicide resistance is critical for developing effective management plans. It has been shown that herbicide resistance in the crop weed Amaranthus palmeri is associated with eccDNA abundance, and I intend to test whether this is true for black-grass, a widespread agricultural weed. The prevalence of herbicide resistance in black-grass is increasing in UK arable farmland. The economic cost of black-grass control can be dramatic, costing tens of thousands of pounds per farm per year. I will use black-grass as one of my study species (in collaboration with Prof. Rob Freckleton at the University of Sheffield who has expertise with this species), and my results may directly influence future black-grass management strategies, potentially increasing productivity and saving the UK economy millions of pounds.

My research also has the potential to have a profound effect on how we as a society view evolution in eukaryotes. It may have a cultural and legal impact by changing how we view the use of GM crops, as my research will show crops species possess laterally acquired genes and plants are effectively genetically modifying themselves. Furthermore, my research may show that eccDNA is a vector of plant-to-plant lateral gene transfer. Identifying a mechanism behind these transfers is critical for its widespread acceptance. This work has important ramifications for the use of GM crops. This year the European Court of Justice has proposed the relaxation of gene-editing rules for CRISPR-Cas9 modified crops instead of subjecting them to the more stringent rules that govern genetically modified (GM) organisms. My research has the potential to change how we view genetic modification, maybe to the extent that it can be considered a natural process with species separated by millions of years of evolution trading genes in the wild. If my work does show eccDNA is a vector of lateral gene transfer among plants, it will also provide a mechanism by which genetically modified material can 'escape' into the wild by means other than sexual reproduction, meaning that sterile GM crops alone may not be a sufficient barrier to prevent gene flow and other mitigation strategies will be needed.